University of Southampton and Local Treasures Limited

To transfer and embed a new capability for the development and integration of enhanced data management technologies and intelligent voice data processing systems into the existing Artificial Intelligence platform, to enable more rapid business expansion and job/wealth creation.